Life Cycle Assessment Regulatory Science & Innovation Network

To achieve the UK's net zero ambitions and to develop sustainable ways to manage and optimise our resource consumption, it is essential to have robust, harmonised approaches to quantify environmental impacts of current and new technologies and align/assess these against government priorities. The approach most widely used to assess products and materials is Life Cycle Assessment (LCA) but this has inconsistencies in its application. If global supply chains are to trade across carbon regulated territories, there will need to be agreed standards and policies. If the policies rely upon inaccurate or non-transparent LCA results, there is a danger of unintended consequences and/or hindrance to trade. A lack of guidelines which accurately reflect the impact of new technologies, such as circular economy or biobased products will stifle innovation and investment. If the UK cannot provide a regulatory environment that incentivises best practice in the Foundation Industries, we risk disinvestment and off-shoring.

The LCA Regulatory Science & Innovation Network will bring together key actors from academia, industry and policy development across the UK to research and develop a harmonised approach to ensure consistent and transparent assessment and reporting of environmental impacts of materials, develop the framework and tools needed to inform UK regulators and feed into international climate change regulation through delivery of UK thought leadership.